Molecular Analysis of Nuclear Bodies and RNP Trafficking Pathways in the Cell Nucleus

Many important processes within mammalian cells are compartmentalised within specific subcellular structures. Thus, membrane bound cytoplasmic organelles, such as mitochondria and lysosomes, compartmentalise energy production and protein degradation, respectively. Nuclear Bodies (NBs), such as nucleoli, provide specialised compartments that are not surrounded by membranes, but still concentrate specific proteins and RNAs. The number and morphology of NBs varies according to cell type, cell physiology and growth state. NBs are also frequently altered in cells with mutations causing inherited genetic disorders and change when cells respond to stress, or disease mechanisms, including viral infection and cancer.

Vital cell processes required for cell growth, gene expression and protein production, including the splicing of mRNA precursor transcripts and the biogenesis of ribosome subunits, take place in the nucleus. The factors involved in these essential processes are identified by microscopy in different types of NBs. For example, the nucleolus is the site of transcription of ribosomal RNA (rRNA) genes and the subsequent processing of rRNA and assembly of ribosome subunits. Most mammalian genes are transcribed as large precursor RNAs (pre-mRNAs), which must be spliced in the nucleus to remove intron sequences and form mRNAs. The splicing machinery comprises RNA-protein subunits, called snRNPs, and additional protein splicing factors. These splicing components associate with different types of NBs, including splicing speckles (clusters of interchromatin granules) and Cajal bodies (CBs), while a subset of splicing components are also detected in the nucleolus.

NBs can assemble and disassemble, both in interphase and during mitosis, and their component molecules continually traffic through them. Therefore, the appearance of NBs detected by microscopy represents a steady state image of dynamic structures. Importantly, the size, morphology and molecular composition of NBs can rapidly change in response to perturbations and variation in the cell environment.

Despite the major functional importance and clinical relevance of the processes of ribosome subunit biogenesis and pre-mRNA splicing, we still lack a detailed understanding of how these processes take place within the cell nucleus, including how the assembly of both the rRNA and pre-mRNA processing machineries are compartmentalised within the different NB structures that are detected by microscopy. The difficulty in isolating intact NBs means their molecular composition, the regulation of their formation and how proteins and RNA-protein complexes (RNPs) traffic between them, is still not known in detail.

This project is designed to improve our mechanistic understanding of these important structure-function relationships in the cell nucleus. We focus on detailed biochemical analyses of NBs, using novel experimental approaches. We have identified small molecule chemical tools, which we term, 'NB modulators', that alter the structure and composition of specific NBs, including nucleoli, speckles and CBs. We will use these chemical modulators, in conjunction with microscopy and poly-omics assays, to characterise in detail how the structures and properties of NBs are affected. We will identify NB modulator binding targets, using thermal protein profiling. Using high resolution, uHPLC-based size exclusion chromatography, we will fractionate and characterise components of ribosome assembly complexes and snRNP complexes, in extracts of purified nuclei and purified nucleoli, isolated from either control cells, or from cells treated with different NB modulators, using both mass spectrometry-based proteomics and RNAseq. We will analyse mechanisms affecting the trafficking, directionality and rate of movement of proteins and RNP complexes between nucleoli, CBs and speckles, combining molecular assays with fluorescence and electron microscopy.

Technical abstract
The processes of ribosome subunit biogenesis and pre-mRNA splicing are central to cell growth and gene expression and of clinical relevance for many disease mechanisms. However, we still lack a detailed understanding of how they take place in cellulo, including how the rRNA and pre-mRNA processing machineries are compartmentalised within the different Nuclear Body (NB) structures detected by microscopy. The difficulty in isolating NBs for biochemical analysis means their molecular composition and the regulation of their formation and how proteins and RNA-protein complexes (RNPs) traffic between them, is still not known in detail.

This project is designed to improve our mechanistic understanding of important structure-function relationships in the cell nucleus between NBs and the ribosome subunit assembly and splicing machineries. We will focus on detailed biochemical analyses of NBs, using novel experimental approaches to overcome previous biochemical challenges. We have identified small molecule chemical tools, which we term, 'NB modulators', that alter the structure and composition of specific NBs, including nucleoli, CBs and speckles. We will identify protein targets for NB modulators, using thermal protein profiling. We will use both mass spectrometry-based proteomics and RNAseq to analyse the molecular components of NBs isolated from either control cells, or from cells treated with different NB modulators. We will also use high resolution, uHPLC-based size exclusion chromatography to fractionate and characterise both ribosome assembly complexes and snRNP complexes, and assay rRNA processing and splicing activity, comparing control and NB modulator-treated cells. We will characterise cells lines expressing FP-tagged reporters and use a combination of electron and fluorescence microscopy methods, including FRAP and FLIP assays, and pulse-SILAC MS, to study the trafficking of proteins and RNP complexes between nucleoli, CBs and speckles.